Elucidating Diversity Dynamics in Marine Tropical Hotspots (EDITH)

Context
Biodiversity is unevenly distributed over the surface of the Earth. Extremely high numbers of species are found within small geographic regions, known as ‘biodiversity hotspots’. Today, global marine biodiversity is concentrated in the Indo-Australian Archipelago, where many groups reach their greatest species richness. However, the fossil record suggests that the spatial distribution of marine biodiversity hotspots has changed through time, with the existence of at least four different hotspots throughout the Cenozoic recognised.
The challenge the project addresses
Considerable research effort and resources have been dedicated to delineating the present-day Indo-Australian Archipelago marine biodiversity hotspot and testing the processes that govern it. However, the evolutionary history and drivers of Cenozoic marine biodiversity hotspots is vastly understudied in comparison. This knowledge gap prevents an understanding of the full life-cycle of biodiversity hotspots, from initial emergence and maintenance to ultimate decline. In order to truly understand the general mechanisms governing marine biodiversity hotspots, we must first consider and compare the evolutionary history of all Cenozoic marine biodiversity hotspots. By doing so, we can begin to test macroecological and macroevolutionary hypotheses across multiple biodiversity hotspots to identify general ‘laws’ governing their existence. Fortunately, the palaeontological record provides a wealth of data which enables the study of Cenozoic marine biodiversity hotspots. This project will use the rich fossil record of stony corals (Scleractinia) to address this knowledge gap by reconstructing diversity dynamics and diversification rates for Cenozoic marine biodiversity hotspots and testing their drivers within a spatially-explicit mechanistic framework. To do so, this project will take advantage of recent advances in Earth System modelling (i.e. palaeoclimatic modelling) and computational biology (i.e. spatially-explicit mechanistic models), which have provided the necessary tools, to test longstanding hypotheses on the drivers of marine biodiversity hotspots.
Aims and objectives
This project aims to advance understanding of Cenozoic marine biodiversity hotspots by combining fossil occurrence data with a suite of novel and interdisciplinary tools. The objectives of this project are to: (1) develop the first comprehensive and standardised dataset of Cenozoic marine biodiversity hotspots; (2) reconstruct temporal diversity dynamics for Cenozoic marine biodiversity hotspots; (3) reconstruct diversification rates for Cenozoic marine biodiversity hotspots; (4) test the drivers of hotspot diversity dynamics within a spatially-explicit mechanistic framework; and (5) fill temporal and spatial data gaps in our record of Cenozoic marine biodiversity hotspots.
Potential applications and benefits
As part of this project, a new and comprehensive dataset of Cenozoic reef corals will be built, novel high-resolution palaeoclimatic data and palaeogeographic reconstruction will be produced, and interdisciplinary state-of-the-art approaches will be implemented. This project will be the first to holistically apply such methods and data to disentangle the macroecological and macroevolutionary history of Cenozoic marine biodiversity hotspots, and their potential drivers. The data produced from this project (e.g. palaeoclimatic data) will be assimilated into an open-access online database. This will ensure that these resources are available for the wider research community to test hypotheses related to the co-evolution of life and climate throughout the Cenozoic. Finally, the proposed project will generate major advancements in our understanding of marine biodiversity hotspots in the past, present, and future, as well as their potential drivers. Through understanding and testing the drivers of Cenozoic marine biodiversity hotspots, predictions can be made about additional biodiversity hotspots throughout geological time, and potentially under projected global climatic conditions.